Integration of high-multiplex imaging with spatial transcriptomics and single-cell RNA-sequencing applied to the tumour microenvironment.

This project aims to utilise high-plex immunofluorescence imaging, spatial transcriptomics and scRNA-seq data to investigate cancer pathophysiology. Investigating the interface between tumour cells and the tumour microenvironment by spatially resolving gene and protein expression in neighbouring cells. High-plex immunofluorescence imaging will also be used to develop a method for identifying direct cell-cell contact and quantifying protein expression that forms putative juxtracrine signalling with the aim of quantifying key regulators at the tumour microenvironment. Finally, the project seeks to integrate the various expression data into a high-dimensional multi-omics dataset.